Science Preparations for Bepi Colombo

The BepiColombo mission is an ESA/JAXA dual spacecraft mission to Mercury. The Mercury Imaging X-ray Spectrometer instrument has been designed and built at the University of Leicester with multiple international partners contributing. Once BepiColombo is in orbit at mercury, MIXS will be used to observe the surface of the planet from the Mercury Planetary Orbiter (the ESA spacecraft) in order to determine the surface composition in unprecedented detail. In addition, MIXS will contribute to the study of the complex interaction between the magnetosphere and the surface.

The objectives of this research is to enhance the science return from the BepiColombo mission, on which there is a UK-led instrument, the Mercury Imaging X-ray Spectrometer (MIXS).

The proposed funding will contribute to various science-related activities including: data analysis studies using existing data sets, enhancing our public outreach capabilities, and provide support for the UK MIXS team to travel to BepiColombo Science Working Team meetings.

These objectives will serve to maximise the science return from the only UK-led instrument on the payload.

Potential impact
The study of the planet Mercury through the BepiColombo mission and the MIXS instrument will further the understanding of the formation and evolution of planets within our solar system. Public interest in new science from such observations (in this case, the least visited of the solar planets) is strong.
We anticipate significant media and public interest in the mission at launch and beyond, and the ongoing discussion around the mission and the eventual data will have applications in education and through organisations such as the National Space Centre in Leicester and the Science Museum in London.

The science community benefit from the new data which allow fundamental theoretical ideas about the solar system to be tested and amended.

The development of MIXS has led to entirely novel hardware with applications outside of planetary science and has built expertise in the design of instrumentation using lightweight X-ray optics. Industry has benefited from the joint development of technology between the University and SMEs and the associated transfer of skills.
The project has involved a number of companies to develop or enhance technical capability, or to become involved in the space industry for the first time.